Metis Labs Intelligent Control

"Huge inefficiencies exist in the manufacturing sector due to suboptimal control of production processes.

Metis Labs is using artificial intelligence (AI) and cloud computing to develop a new form of Advanced Process Control (APC) which is perfectly suited to the needs of the new wave of digitised factories coming online.

This will be easy for industrial engineers to install and maintain, and flexible enough to use in a diverse range of factory environments."